Building Resilience in a Digital Remote Working World

Since the pandemic, there has been a stark increase in reports of loneliness, depression and anxiety. This is predicted to have lasting impact to society to our ways of working, lifestyles and mental health. With the right tools, this impact can be better supported and adverse impact can be reduced.

People Matter exist to create a more caring world. We create intelligent wellness tools that help people and organisations to take charge of mental well-being, to spot burnout risk and build personal resilience. In testing times, we need the right tools and systems that empower us and help us feel in control. This project aims to provide people with valuable data and insights on how your digital world - such as your online working habits, communication patterns and lifestyle - may be impacting mental well-being and from this provide personalised well-being tips. This means giving people the right insight and the right advice, at the right time. No product does this today. By making well-being tools intelligent, we can be more effective at understanding your needs to support you no matter where you are or what your personal circumstances may be.

In partnership with Microsoft, this 3 month project will focus on integrating directly with Microsoft O365 and Teams data. This meta-data includes digital communication, social and working behaviours to further develop a well-being model and risk score. Specifically, this project will aim to validate algorithms that helps you spot risks to burnout and poor mental well-being and builds on 18 months of research and development conducted already with 3,500 people. From this, we will develop an engaging user interface via an app and weekly email reports that provide users with these insights. Reports are based on a psychological model and will be designed to provide both insight and specific psychological advice and nudges to you via an app - acting as a wellness companion to build healthier behaviours and resilience. To create a more caring world, organisations also need better tools to understand the impact of remote working to employees and to understand the health of the culture. This project includes the development of a predictive analytics platform that will provide macro-insights on well-being culture and risks. Individuals remain private and are fully in control of their data - only with consent from users would employers be able to see high-level trends.

With the additional Extension for Impact grant, our team will be able to define, execute and resource a commercial exploitation plan that will dramatically increase our speed to market and accelerate the positive impact our innovation can deliver to the mental wellbeing, resilience and working culture of remote workers.

Included in the plan for this further grant is hiring of dedicated sales resource, enabling significantly increased focus on commercial exploitation, where previously it had been one of our co-founders’ many varied duties.